Glasgow City Management System

Glasgow presents unique opportunities to integrate new developments and city systems to deliver more efficient services, promote investment and jobs, tackle climate change and generate new revenue streams for the city. We aim to develop a City Management System integrating urban services and infrastructure (transport, water, energy), using multiple data sources, enabling the city to be understood in new ways and making integrated data available through a City Observatory. We will integrate low carbon energy systems - seeing the city’s resources, infrastructure, energy demand and investment as a whole. We will promote commercialisation of new technologies by engaging with academic institutions and businesses. We aim to make Glasgow a better place to live, work, learn and invest. The 2014 Commonwealth Games will provide world-wide visibility of our integrated approach.